AMELE - Advanced Manufacturing of Electroformed Leading Edges

AMELE (Advanced Manufacturing of Electroformed Leading Edges) is a novel and patentable electroforming process able to produce nickel erosion protection guards for composite aerofoils. The process is highly automated with each AMELE system able to produce up to 5000 leading edge guards per year.

The process involves electrodepositing nickel from a solution onto a reusable metal tool as a near net-shape component. The thickness of the electroformed part can be varied based on erosion and impact resistance required, and the geometry of the aerofoil.

The novelty comes from designing the system such that the electroforming tools experience the same electric field over a period of time in order to 'grow' leading edge components. Through process control, the system is designed such that each part will be the same and within customer specification. The automated nature of the process, the high production rates and minimal part finishing for electroformed components means that unit costs are kept low.

Aircraft performance benefits come from new geometries being possible which can reduce noise and improve fuel efficiency. There is currently no UK supplier of electroformed leading edge guards so the creation of this facility will enable closer collaborative development on the next generation of hybrid composite aerofoils.

Companies such as propeller manufacturer Dowty currently source their leading edges from overseas. This project helps build a UK supply chain for aerospace approved leading edge guards that can serve a range of existing products and emerging markets, such as eVTOL and UAV applications. The process can also be used to manufacture a wider range of components to support the decarbonisation of aviation.

This 21-month project brings together existing IP and experience, is led by Ultima Forma and includes Dowty as a non-funded stakeholder who is providing in-kind support. The project aligns well to the ATI's Destination Zero strategic roadmaps for Ultra-Efficient Aircraft and Zero-Carbon Emission Aircraft Technologies by providing an innovative manufacturing solution for leading edge protection.